Development of an Industry 4.0 ready JET-ECM system capable of processing multi-materials

Jet Electrochemical machining (JET-ECM) is a modern procedure capable of high precision micro manufacturing. There is a current high demand for new and advanced materials across many areas of industry, and in such context Jet-ECM has the ability to micro-machine new and exotic metal alloys in both hard and soft materials. This research project aims to provide a working Jet-ECM System capable of machining multi-materials. Investigations will be performed to study the machining characteristics on multi-materials as well as various manufacturing techniques such as pitting, cutting and turning. This research will provide valuable information regarding the commercial capability of the process in various industries as well as making a contribution to the knowledge related to Jet ECM.